The Non-binary Self: Subjectivity, Aesthetics and the Tattooed Body

Sam Dylan Finch (2015), in an article on their blogsite, describes every tattoo on his body as "renewed commitment to passionately pursuing my own notions of gender, my own vision of beauty, and my own truth." They write about how they chose to be tattooed "out of a need to reclaim ownership of my body" and describe the process of being tattooed as having them feeling "grounded inside myself" like never before. In 2022, the Sheffield Tattoo Festival interviewed a non-binary tattooer, Ems, who expressed that "there is a real visceral and tactile gender affirmation in taking control of your body and adapting it - especially with the waiting list for gender affirming surgeries being so long" (2022). When considering the cultural, spiritual, and personal significance permanent body markings have had to people across time and space, as this proposal does, what significance could tattoos have to non-binary people? What can non-binary cultures of tattooing tell us about the relationship trans people might have with their bodies in ways that, rather than limit this relationship to the medical, expands understanding to encompass the aesthetic?
Thinking through what the relationship between tattoos and non-binary gender could entail - what tattoos mean to their non-binary acquirers - led me to these accounts, which point to a particular embodied significance to the phenomenon of the tattooed non-binary subject. Further, it led me to online magazine articles showcasing, through personal narratives, the significance of queer tattoo aesthetics to queer people (Hawkes, 2022; Marsh, 2023), highlighting aesthetics as a factor defining this phenomenon. The dearth of non-binary representation in the media, and the power I consider personal narratives to have in filling this gap, have caused me to centre non-binary subjectivities in my research. My review of the literature on these three concepts - embodiment, aesthetics, and subjectivities - have led me to devise the following three research questions, which guide this research project:
1. How does embodiment, specifically in the form of tattoos, figure in the constitution and expression of non-binary subjectivities?
2. How is non-binary subjectivity negotiated through aesthetic choices?
3. Are there non-binary tattoo aesthetics and, if so, what are they?
To address these research questions, I propose conducting nine to twelve in-depth narrative interviews with tattooed non-binary people. These interviews will begin with a 'tattoo tour', a term from the video blogging (vlogging) world in which the tattooed person shows the audience (i.e., me, the researcher) their tattoos, and shares with them the reasons for getting, and meaning of, each tattoo. This will be followed by a series of questions designed to encourage the participant to expand on certain parts of their tattoo tour. Once a tattoo has been etched onto skin, it makes its way through the world with a life of its own, imbricated with not just the meanings given to it by the wearer, but with the beholder's own applied meanings. With its aesthetic reception, the tattoo - as a piece of art regardless of its embodied nature - can be understood as having its own subjectivity. Considering tattoos in this regard, as forms of knowledge in their own right, and as containing social and cultural significance, I will photograph tattoos and analyse them as (body) artworks, drawing on the methods of reception aesthetics (analysing the social and aesthetic dimensions of the artwork) and visual narrative analysis. Interview data will be analysed in conjunction with visual data, combining interpretative phenomenological analysis (centring interpretation of phenomena and privileging the individual narrative, as opposed to the sum of the dataset) with narrative analysis.